Low-cost wireless distributed sensors for the built environment

This project is to trial a set of low cost wireless distributed sensors for the built environment, building on a recent TSB Technology-inspired Feasibility Study . We have demonstrated the feasibility of low-cost wireless sensors capable of measuring the evolution of cracks in buildings, primarily focusing on the needs of the subsidence insurance industry. This will prepare a way for product commercialisation and sales.